Leeds Beckett University and The Grammar School at Leeds KTP 24_25 R5

To develop and embed an innovative approach to maximise physical literacy of children and young people for improved health, fitness, wellbeing, experiences and academic achievement; that positions The Grammar School at Leeds as a pre-eminent educational establishment.